Developing Electrically-switchable Glazing for Electric Vehicles.

The research aims to develop new technologies for vehicle glazing which can switch between transmissive and partially reflective states to modulate heat absorption within the cabin. This will reduce the load on the batteries powering the vehicle leading to extended range.